FlexiFab - an Open Foundry for Flexible Electronics Ecosystem

Semiconductor technology has become an essential component of modern life. From smartphones to supercomputers, from electric vehicles to medical devices, semiconductors are the building blocks of the modern world. However, the semiconductor industry is dominated by a few large corporations, making it difficult for universities, spin-outs and start-ups to gain access to semiconductor fabrication processes. This project aims to address this issue by developing an open foundry based on OpenLane for flexible semiconductors and launching a multi-project wafer shuttle programme for universities and start-ups.